The University of the West of Scotland and Ajogbe Agro-allied Industries Limited AAKTP 23_24 R1

To develop a cost-effective nutritive feeds for livestock (cattle, sheep, goats, and pigs, among others) from locally available agricultural by-products.